Archive Watch:

The Archive Watch project creates a globally authoritative fact-base of moving image assets available for

licensing and repurposing, building on FOCAL International’s success as a long-standing trade association

with over 300 commercial footage library members (www.focalint.org), and creating a new commercial

initiative benefiting UK and global content owners.

The project establishes feasibility for the creation of a ‘living’ data source for the 200 million hours of

unique professional moving image assets globally, significantly reducing market friction for discovering

and licensing these assets. This serves two purposes post-project: it drives commercial value to content

owners, and it creates a cross-industry data source on footage demographics and value, which FOCAL

International will offer in both open access and subscription-based tiers.